Phase Corrections on Satellite-tracking Antennas

NGSO (non-geostationary satellite orbit) satellites for internet services, such as Starlink, OneWeb and SES O3b satellite constellations require high-performance and low-cost beam-tracking user terminal antennas. The products on the market today, however, are either too expensive, do not meet technical performance standards, or both. This severely impedes the development and growth of the industry, where massive investment has been placed on the build-up of satellite technology and constellations.

In Starlink's case, the antenna, which costs over $2k to manufacture, is heavily subsidised by the business in order to offer the entire user terminal at $599\. In SES O3b's case, the service is currently restricted to large enterprises or commercial users, with each antenna costing over tens of thousands of dollars.

The Satraka antenna, developed by TechApp Consultants (TAC) and based on innovative and patent-pending technology, offers high technical performance with a significant cost reduction. It paves the way for the satellite based internet services to be widely available and accessible to the consumer market around the world.

While Satraka antennas offer many competitive advantages over other products on the market today, its relatively large antenna dimensions that are mainly on the antenna width, are not desirable. Reducing the antenna width, however, degrades the antenna performance. Through an internal R&D programme, TAC identified the issues and the causes of the performance degradation, being the surface aberration and radio frequency (RF) phase-error created by the reduction of antenna width.

This project aims to quantify the phase-error by theoretical analysis and experimental measurements, then correct the phase-error through the use of dielectric lens and finally validate the solution by building prototypes and antenna range measurements.

Both theoretical analysis tools/approaches, and the measurement metrology in determining the phase error are to be developed in this project.